The University of Manchester and Syngenta Limited

To develop, embed and exploit advanced knowledge and capability to determine the structure-toxicity relationship of adjuncts to design and exploit novel adjuncts, optimising their biological targeting whilst minimising environmental impact, within the agrochemical sector.